Literal, visual and allegorical itineraries to Jerusalem in late medieval England, c. 1330 - c. 1530

The journey to Jerusalem permeates medieval literature, liturgy, wall and manuscript painting, mystical
and devotional writing, and cartography. This study will bring the cultural practice of pilgrimage to
Jerusalem and reading about pilgrimage to Jerusalem, liturgy, wall painting and devotional writing into
conversation with medieval literary theory and theorisation of sacred space in order to ask: what is the
relationship between the literal, visual and allegorical itineraries depicted? How do they work? What are
they for? This study makes its contribution by linking evidence normally separated by discipline or genre,
framed by an unusual dialogue between medieval theory of literary composition and sacred space. An
interdisciplinary cultural-historical research project based in vernacular culture and manuscript research,
it will reveal many new connections between text, material culture, and English social and devotional life
on the eve of the Reformation.